Utility Robot For Laboratories

HTZ Limited (www.htz.biz) is a long established UK owned manufacturer of laboratory robots.

These robots are optimised for the laboratory environment, in application areas such as:

* Precise sampling and dispensing of fluids in immunoassays, immunofluorescence assays and blood grouping
* Liquid filling in batch production, for example of biological fluid standards
* Tube sorting, cherry picking, weighing, capping/uncapping and labelling
* Many special applications for which we have developed bespoke packages

This project is to design and bring to manufacture the first in a new range of robots, the "Utility Robots" optimised for the current social and economic circumstances. These robots will be simpler, cheaper and easier to set up than our existing systems. The name is inspired by the wartime "Utility Furniture" project, which optimised the design and production of furniture for the prevailing circumstances.

Extension funding from Innovate UK will allow us to complete the design of a number of additional features which were not covered by our original grant. This will take us into new laboratory markets and we will manufacture a number of pre-production units which we will place in UK laboratories for evaluation.